Exposure Data Enhancement for the Re/insurance industry

The Exposure Data Enhancement project aims to bring a scalable, web-based system to the market (under the brand name ‘inhance’) that analyses, profiles and processes large multi-source datasets, to enhance the quality of insurance and reinsurance companies’ property exposure databases. Recent catastrophe losses illustrate the importance of accurate and complete data, and the inhance toolkit has been developed to help companies understand their exposure in terms of location, completeness, accuracy and appropriateness to enable cost-effective enhancement of exposure data. inhance will also provide a platform for third party comparison datasets to allow comparison and augmentation from these otherwise underutilised resources. The EDE project team is engaged with a diverse Industry Advisory Group throughout development and the business needs are kept in focus by regular interaction with a Core User Group of underwriters and brokers. The team consists of project leads, ecityrisk, and parent company, ImageCat. Osborne Brook Ltd is the primary software developer for the toolkit, with algorithm development from Cybula. Conducter Ltd provides the business knowledge and contacts.